Mitigating impacts and ecosystem services with scaling of marine aquaculture of kelp and shellfish

Objective: The objective of this PhD project is provide evidence for the ecosystem services provided by the culture of kelp and shellfish in ocean production systems and seek to enhance the related climate change impact.

Background: There is a need to investigate new systems of ingredient and material production that sit more naturally with a net zero future, alongside efforts to make our current systems more sustainable. Research is required towards sourcing of nutrient dense, low carbon, land-free diverse ingredients that can be produced using approaches compatible with a Net Zero future. There is an opportunity to increase ingredients sourced from regenerative production and reduce the pressure on land for nutritious protein sources. There is also the possibility to increase impact on biodiversity and water quality.

Kelp, a type of seaweed that is commonly farmed in ocean, sequesters atmospheric CO2 20-30 times faster than terrestrial plants. Kelp forests are disappearing around the UK at an alarming rate, leading to a prediction of complete loss in 80 years. The presence of kelp can help reduce coastal erosion and reduce the impact of storms by reducing wave energy. However, not all places can be restored for kelp, and so farms can be used instead. By combining kelp and other extractive species such as mussels, there is the potential to create a resilient system that can provide ecosystem benefits whilst producing ingredients and materials that can be used for nutritious products.